Powering the Internet of Things (IoT) with Perovskite and Organic Photovoltaics

ATIP is a £6M Program Grant funded by EPSRC and led by Swansea University, in close collaboration with Imperial College London and Oxford University,. The research is closely supported by 12 key industrial partners. The main objective is to deliver the underpinning science and engineering to drive the uptake of next generation organic photovoltaics and perovskite photovoltaics (PV) into integrated applications of clear technological need.

One of those needs is to develop photovoltaic technologies that can efficiently harvest ambient and indoor light to power the next generation of self-powered internet of things (IoT) devices. This will avoid the need to replace or remove batteries to recharge saving energy, scarce materials and ultimately helping to reduce the carbon-footprint of such devices.

The PhD candidate to support the project will work in a cross-disciplinary environment, drawing on the expertise of researchers, and developing their own expertise in light-harvesting technologies, related to the fields of Electronic Engineering and Materials Science. The candidate will fabricate novel solar cell devices and integrate them into self-powered IoT digital technologies. They will evaluate these devices and technologies in real and simulated environments, contributing toward the publication of journal articles, conference presentations and patents.